Revolutionising Rural Connectivity

In many rural areas, the current state of transport data sharing is marked by a critical lack of discoverability, transparency and accessibility, hindering efficient and inclusive mobility solutions for residents. The cost of not opening transport data is estimated to be £15bn with rural transport a key overlooked area.

Our project architects a first-of-its-kind Rural Transport data-sharing ecosystem, working in depth with Somerset County Council, while remaining fully-informed by user needs across wider rural authorities.

By improving access to rural transport data via data exchange methods, our project will enable multiple benefits including economic/productivity benefits, reduced social isolation, improved access to services, reduced inequality and an enhanced ability to target investment to the greatest areas of need.